Mechanising UK Nut Harvesting for Scalable Agroforestry

Nuts grow naturally across much of the UK, but commercial production has remained limited due to the dominance of cheap imports, the lack of suitable harvesting technology and dwindling labour supplies. Meanwhile, climate change is disrupting traditional growing regions in Southern Europe, creating an opportunity for the UK to develop its own resilient nut industry.

This project will trial the use of European nut harvesting machinery adapted for UK conditions---removing one of the main barriers to scaling domestic production. It will be delivered by a farmer-led team with established orchards and prior feasibility research.

The project also explores how agroforestry---growing trees alongside other farming systems---can make nut farming both profitable and sustainable. By testing machinery in both orchard and intercropping systems that support biodiversity and soil health, the trial will demonstrate how nut farming in the UK can be both profitable and resilient in the face of climatic and labour challenges.

With on-farm testing, open knowledge sharing, and real-world demonstrations, this project will generate experience that other UK farmers can draw on. It supports rural diversification, reduces reliance on imports, and contributes to climate resilience in British agriculture.